Streaming Media Platform for the Arts

An 'open' and 'shared' streaming media service for the performing arts industry; a 'Netflix for the arts', that includes the development of innovative scheduling, publishing and administrative support tools, and the operational support of a managed service provider, plus the ability for consumers to pay for shows through industry theatre and event ticketing systems.